A platform offering instant, inexpensive credit scoring options to lenders allowing them to evaluate their clients and ensure credit is offered to those able to make repayments.

CreditOnline UK Ltd. is an SME that was founded by Egle Krolyte-Plentiene, Nerijus Kazlauskas, and Jurgita Kasakaite. Recently, there has been an increase in consumer credit, with a parallel increase in the non-performing asset ratio. This could be attributed to the current COVID-19 pandemic, which has created an economic decline, with a high rate of job losses and many redundancies. CreditOnline aims to develop a platform that will offer inexpensive and easily accessible credit scoring options to lenders. This will aid lenders in effectively evaluating their clients and ensuring credit is offered to individuals who can make the repayments.